Conquest by Cattle

Measured by biomass, cattle are today's most important animal. The foundations for this relevance are Roman: the spread of the Empire led to an astonishing rise of cattle. Their absolute numbers increased rapidly together with their diversity. And never in history had cattle such a high average lifespan. Yet, details of this process are poorly understood. 'Conquest by Cattle' aims to close the gap.
The project analyses Iron Age and Roman cattle from South Britain. Geometric Morphometrics is used to analyse cattle population diversity in new detail. The computer-based method to analyse shape is applied to teeth and ankle bones and compared to a baseline of modern reference material that is compiled specifically for this project. Existing approaches are developed further to capture and compare the extent of morphologic population diversity during different periods. This will shed light on a zooarchaeological conundrum:
Ancient sources emphasise Roman knowledge on specialised livestock breeding with specific breeds for specific jobs: Heavy oxen for ploughing, small cows for milk, or big bulls for special sacrifices. Zooarchaeologists have been keen on finding the archaeological evidence for this testified population variety, but traditional methods are not suited for the task. This is because skeletal growth is heavily impacted by epigenetic factors like castration, malnutrition, or diseases. Therefore, even though bone measurements during the Roman period show a greater variety than those of the Iron Age, it remains to be proved that this is linked to factual increase of population diversity rather than changing husbandry practices. However, Geometric Morphometric can capture subtle shape differences on a new level and might finally reveal factual differences in population diversity.
Furthermore, an interpretational framework is created by interpreting ancient literature in its original language. This allows us to understand the rise of cattle like never before.